The Future of Landscape and the Moving Image

The Future of Landscape and the Moving Image is a collaboration between three researchers - the geographer Doreen Massey, the cultural historian Patrick Wright, and the film-maker Patrick Keiller - that sets out to locate economic, social and political aspects of the current global predicament in the UK's landscapes. \n\nThe researchers will collaborate in the production of several works, each primarily identified with one of the three: Patrick Keiller will research, photograph and write a feature-length film, a document of journeys through the UK's landscape in search of images of urban and rural landscapes, and what is generally understood as 'nature', as the basis for a critical commentary, so far envisaged as a re-imagination of the UK's landscape as that of a semi-fictional near future. In parallel with this, Patrick Wright will research and write a book, a critique of past and present ideas of deep settlement, and their engagement with landscape. These will be accompanied by an essay by Doreen Massey, in which she will argue for a sense of place as open to elsewhere; for place, as she puts it, as event.\n\nThe project follows similar studies by members of the project team, including Patrick Keiller's films London (1994) and Robinson in Space (1997), Patrick Wright's books On Living in an Old Country (1985), A Journey through Ruins (1991), The Village that Died for England (1995/2002) and recent essays; and Doreen Massey's influential essay 'A global sense of place' (1991), her book For Space (2005) and a forthcoming book on London in the UK and the world.\n\nThe researchers' collaboration dates from Keiller's Robinson in Space, which was informed by Massey's essay, and its expansion as a book that included a conversation between Keiller and Wright. Doreen Massey was interviewed in Keiller's film The Dilapidated Dwelling (2000) and all three contributed to the anthology The Unknown City (MIT, 2001). All are or have been based both within and outside London. Robinson in Space investigated England's economic geography in the mid-1990s, a period characterized by a particular interpretation of the world's economy. The project proposed here is a further evolution of this mode of research, after a decade during which perceptions of the world's economy have changed, suggesting a study of the new predicament, with its many anxieties. \n\nThe project begins with the observation that, as people move about the world, the identification of a person or a culture with a particular place or landscape becomes more problematic. Despite this - in different ways, and in different parts of the world - people seem, increasingly, to value a sense of belonging to or being rooted in a place or landscape, especially if this is absent, in circumstances of exile or loss. The project asks if it is possible to reconcile this idea of belonging and dwelling that accommodate mobility, rather than deriving from claims to long-established settlement. It will explore the meanings and value of landscape, and of images of landscape, in terms of debates about the future of the UK's and other economies and cultures, especially the contrast found in advanced economies between increased consumption, GDP per capita etc., and much smaller in increases in wealth assessed in terms of environmental, social and cultural capital. Its overall objective is to identify, understand and document aspects of the current global predicament, and explore its possible futures.\n